Acceleration radiation in spacetime and in analogue spacetime

The project will analyse Unruh's prediction of thermality due to acceleration in quantum field theory. Aspects to be addressed include the distinction between linear and circular acceleration, the effects due to nonzero ambient temperature, the effects due to finite time, and the effects due to finite spatial size. The mathematics will be developed with a view to prospective analogue spacetime realisations in laboratory experiments.